the halo of the magellanic clouds using the DELVE survey

The student will work on studying the halo of the magellanic clouds using the DELVE survey of which Dr Noal is the co-PI. They will invoice new substructures and place meaningful constraints on dark matter